Using Induced Pluripotent Stem Cells to Study the Contribution of the mammalian Target of Rapamycin Pathway in Alzheimer's Disease

Alzheimer's disease is the most common cause of dementia and the symptoms include difficulties with thinking, problem-solving or language as well as the most prevalent symptom of severe and progressive memory loss. Unfortunately, there is no treatment available which can reverse or stabilise this disease. Accurate study of the pathology of AD has been impeded by the limitations of current AD disease models - rodents differ significantly both with regard to psychological and pathological pathway and human tissue is rare and only obtainable post death (given that AD pathology is thought to develop more than 2 decades before symptoms arise, this is a serious caveat to the use of post mortem brain tissue).
My project involves the use of induced pluripotent stem cells (iPSCs) to model AD. iPSCs are a form of stem cells produced by reprogramming somatic cells to a pluripotent like state. Once in this stage, iPSCs can be differentiated into any cell types including neurons. iPSCs are a useful disease model for a variety of reasons -they allow easy access to human tissue that would not otherwise be available before death, the supply is theoretical inexhaustible (iPSCs express extremely high self-renewal capacity) and as they can be generated from both patients and controls can encompass all the genetic complexity present in the disease. I will differentiate iPSCs from both controls and AD patients into cortical neurons and use these cells to investigate differences in the mTOR pathway. The mTOR pathway is involved in critical cellular features including autophagy, protein synthesis and nutrient sensing. Changes in the mTOR pathway have been observed in multiple models of AD and in human patients. Therefore, using iPSC derived neurons will allow me to investigate this important pathway in the closet model we currently have to early stage AD.
I am also involved in the MRC/NIHR 'Deep and Frequent Phenotyping' (D&FP) study. The D&FP study involves AD patients who have undergone intensive phenotypic analysis such as brain imaging, CSF biomarkers and cognitive tests. I will generate iPSC derived neurons from these patients and conduct a detailed phenotypic analysis of these neurons, attempting to correlate biomarkers seen in vivo and in vitro.
As part of my DPhil I will spend a year in Roche in Basel, Switzerland. While in Roche, I will develop the two arms of my project but with a focus on the pharmaceutical and industrial potential of the work I have already completed while at the University of Oxford - for example screening a chemical drug library against genes of interest in the mTOR pathway or exploring the potential of iPSCs in drug screening platforms.
Work carried out in the University of Oxford will forward both our understanding of iPSCs as a disease model and of the pathology of Alzheimer's disease. Collaborating with Roche allows me to take advantage of a different knowledge and skill set than is available through academia alone and increases the translational power of this research.